MultiModal Subsea Cable Tracking (MuST)

The project aims at developing a robust solution for autonomous cable tracking using complementary sensors such as video, sonar and electric field. Currently there is no robust solution to the effective tracking of subsea cables whilst this is one of the key requirements for the development and maintenance of offshore wind deployments. The detection of buried cables is a specific challenge and current solutions based on magnetometers are bulky, expensive and not suited for deployments on small robotic platforms. We intend to develop a light-weight multimodal payload with embedded Machine learning based algorithms as well as advanced sensor fusion to combine sensors optimally. Overall, the scope of this work is to exploit and further advance technologies for cable tracking on small autonomous underwater vehicles for applications in offshore windfarms. We will utilise realistic simulator environments for initial training and testing, enabling rapid iterations. The insights gained will inform the deployment of these algorithms in real-robotic platforms.